University of Warwick and Intelligent Imaging Innovations Limited KTP 25_26 R1

To develop artificial intelligence software to make light microscopes "self-driving" to solve the "needle-in-a-haystack" problem where cellular events of interest can be very hard to find and rare.